University of Ulster and Knysna (NI) Limited

To use micro-algae to produce a high quality oil to give the business commodity independence and create a product which is more sustainable, carbon and energy neutral, produced locally and better nutritionally than the current oil.